University of Strathclyde and TechnipFMC plc KTP 22_23 R2

To embed expertise in Floating Wind Analysis, allowing development of reliable and cost-efficient mooring solutions which will impact the overall client offering. This detailed engineering analysis will allow identification of the most suitable mooring configurations for different Floating Sub-Structure Designs and varying site conditions.